Comets under the microscope: fundamental geochemistry in the outer reaches of the early solar system

Project highlights:
Work directly with extraterrestrial material (cometary dust).
Develop a transferrable skillset in the independent use of high-precision microanalysis instrumentation (IR and Raman spectroscopy, SEM and NanoSIMS, with an option to develop into nanoscale TEM work later into the project).
Primary research question: What are comets made of, and how diverse are they?
Investigate the chemical and isotopic composition of the early outer solar system, constraining physio-chemical processes that operated in the protoplanetary disk.
Comparison against existing data from meteorites, advancing our understanding of solar system evolution.

Project description
Comets are balls of rock and ice that formed in the outer regions of the early solar system. Their primitive compositions preserve insights into the reservoirs from which matter condensed, the accretion behaviour of solids at large heliocentric distances and the origin of water and other volatiles. Today, comets originate from two source regions - an inner ring extending from the orbit of Neptune out to ~1000 AU (the Kuiper Belt) and an outer spherical zone >10,000 AU from the Sun (the Oort Cloud). Despite decades of research we still know little about the composition and internal structure of comets nor do we know how much variation exists among the comet population. Are there different compositional types of comets and if so, what can these types tell us about the structure of the protoplanetary disk?
Comets are difficult to study and remain poorly characterised. Space missions have visited just nine comets, eight of which were single-pass flybys carrying limited instrumentation. Analysis of cometary dust from the coma of WILD 2 was hindered by the high-speed (~6 km s-1) capture technique employed while telescope observations are impeded by coma activity, space weathering altering the comet's surface and, for ground-based instruments, observational constraints imposed by Earth's atmosphere. However, new opportunities are emerging through the microanalysis of cosmic dust (derived from comets and collected on Earth) with huge potential to complement remote study and drive major discoveries. Only laboratory analysis can provide the high fidelity isotopic and chemical data needed to accurately characterise the primitive building blocks of the outer Solar System and investigate their natural variability. This will help us to understand the formation of planetary precursors and exoplanetary systems.